The James Hutton Institute and Peter J Stirling Limited

To enhance the functional health beneficial properties of berries improving their capacity to limit ‘lifestyle diseases’ such as obesity and diabetes thereby providing a healthier choice for consumers.